Lubricating Channel and Tube Flows - Fluid Sheathing using Textured Walls

It is difficult to imagine a day going by without us benefiting from liquids transported by tubes or pipes. In the morning we turn on the taps in the bathroom to wash. At breakfast we use milk kept fresh in a fridge that uses an intricate network of cooling tubes. To go to work we use cars or buses whose engines rely on fuel pumped from a tank. The fuel itself is often transported in its crude form over vast distances, in pipelines. We do not transport just one type of liquid. It is hardly surprising that resistance to flow is a major industrial cost, and that finding ways to improve the flow rate could lead to increased efficiencies and new applications in a wide range of industries.

When water or other liquids flow down a channel or tube the liquid in the middle equidistant from each wall flows most easily. This is because of the frictional resistance that occurs at the boundary wall. This project uses insights from our research in fluid mechanics and materials science to reduce this resistance and therefore increase flow rate by sheathing the flowing liquid in a recirculating fluid of lower viscosity.

In recent work we showed that when a solid sphere is encased in a gas bubble the motion of the sphere through a liquid is lubricated due to a 'recirculating' flow in the bubble, and this can lead to lower frictional resistance. In a subsequent model, we showed that this idea could apply to the flow of a core liquid through a tube or channel, with a thin sheathing boundary layer having a recirculating flow. This reduces frictional resistance at the boundary and eases the flow of the core liquid (as highlighted by a recent Journal of Fluid Mechanics "Focus on Fluids" article, vol. 736 (2013) pp. 1-4).

In this project we suggest two ways of experimentally implementing flow in channels and tubes with recirculating boundary layer conditions as demonstrated theoretically in the models above. In both cases, we use boundary walls having a solid texture and the ability to self-repair and which should therefore be robust. In the first case, suitable for transport of water (and similar liquids), we use a thin vapour layer initially caused by a hydrophobic textured surface, but which can self-heal if the layer collapses locally. This self-healing can be achieved in two ways: i) by using a localised electrolysis technique to generate and refresh the layer of gas; ii) using instantaneous thin film boiling, also known as the 'Leidenfrost' effect. In the second case, suitable for transport of oils (and similar liquids), we use a thin (immiscible) liquid layer retained in an oleophilic surface texture; by designing the texture as a porous connected space the infused liquid can redistribute to self-heal.

The work of this project is multidisciplinary across fluids, materials science and engineering. A range of materials innovations will be used from lithographically produced structured channels to meshes and wrapped membranes. Channels and tubes will have embedded electrodes and heaters, or be infused with liquids to enable them to self-repair their boundaries. The project will provide the understanding needed to allow future development of novel containment walls to reduce frictional resistance to the flow of liquids. This will provide benefits in a range of industrial and domestic contexts, and may benefit applications we cannot yet imagine, but ones that our industrial partners may have the vision to imagine.

Potential impact
(1) Knowledge and Techniques
Being able to transport liquids through channels, tubes and pipes using a core flow surrounded by a sheathing fluid, where the sheathing fluid has no net mass flow would establish a new method of fluid transport. This would be different to pure core annular flow, which has been attempted in the pipeline industry, but not widely adopted due to difficulties in restarting flow after interruptions. The techniques of recirculating boundary layer conditions described in this proposal hold the same potential as pure core annular flow for reducing friction. This may reduce the energy required for pumping and thereby increase efficiency. Self-repairing surfaces have generated interest in industrial contexts where having to take systems off-line for repair involves significant start-up costs and delays. Moreover, because the boundaries are essentially fluid (gas or liquid) boundaries, albeit within a surface texture, there is also the potential to suppress, or at least reduce, fouling. More broadly, any knowledge gained about how low friction boundaries can be created in channels or tubes has the potential to be translated into surfaces which move through liquids. There is therefore a potential relevance to the maritime/shipping and allied industries.

(2) Economic Impact (Direct and Indirect User Collaborations)
A key priority for the UK economy is the development of high-value and specialist manufacturing, underpinned by research which is often inherently multidisciplinary and disruptive. Our first industrial collaborator Schlumberger Cambridge Research is an example of a global company based on specialist knowledge with significant interests in oil and other pipelines. Their success, like the UK's, depends on identifying new ideas at an early stage. Our second industrial collaborator is the Reece Innovation Centre, part of Reece Group Ltd (including Pearson Engineering, Responsive Engineering Group and Velocity UK Ltd), and their focus is on developing innovatively engineered products for new markets. The companies in the wider Reece Group have interests in subsea, oil and gas, and defence technologies, all of which have products which depend on efficient pipeline flow. Reece Innovation Centre is based in Newcastle and develops long term engagements with Universities rather than single project collaborations. Our partners' global network of clients and suppliers will be critical to ensure the project has international reach and impact. Both collaborators will bring industrial insight to the project and ensure benefits from any IPR can be quickly identified and exploited. They are also potential partners for future spin-off projects funded directly (under non-disclosure agreements), via the Technology Strategy Board (via KTPs or otherwise) or with other partners in, for example, EU Framework projects. Where there are no concerns relating to IPR/NDAs, we will publicize and disseminate work via presentations at KTN events, publication of research, and presentation at national/international conferences.

(3) People Pipeline and Public Engagement
The training of two multidisciplinary postdoctoral researchers having skills relevant to high value manufacturing will benefit both the individuals and UK industry. The experience gained will include (i) clean-room techniques, (ii) materials methods, (iii) measurement and instrumentation, (iv) microfluidics, (v) heat and mass transfer, and (vi) device design and fabrication. They will receive training in public understanding and engagement, and will be involved in exhibition and outreach work through Nature's Raincoats (http://www.naturesraincoats.com/) from an early stage. This will benefit the individuals and also the wider interests of promoting STEM and STEM careers. A specific benefit will be the creation of a "Kit-in-a-Kase" (a portable schools/outreach demonstrator experiment) based upon the Leidenfrost effect for use with our Natures Raincoats activity.